DETECTIVE-II: From generation to evolution of multi-drug resistant Gram negative pathogens.

In 2019 the MRC and NSFC funded our DETECTIVE network to study the transmission of Multi-Drug Resistant Gram negative (MDR-GN) bacteria in Chinese Intensive Care Units. Four years later we have shown unimaginable levels of introduction of these pathogens into the clinic from the community, and onward transmission in the ICU. What we do not know is why this is so significantly different from the UK where presence of these pathogens as clinical threats in the ICU is much rarer. To address this knowledge gap we present DETECTIVE-II. In this proposed project we will study 3 inter-connected objectives:

1) We will monitor the extent to which MDR-GN disseminate from the hospital back out into the community in China and the UK by performing genomic surveillance in ICU patients, patients attending hospital from the community as out-patients, and wastewater samples allowing us to determine the onward fate of clinical MDR-GN outside of the Hospital setting.

2) We will determine if there are different adaptations to the clinical and non-clinical environments in UK and Chinese strains that may explain their differential abundance in the two locations. In particular we believe Chinese strains may be very successful because they are specially adapted to colonising the human gut, much more so than that strains we see rarely in UK Hospitals. We can test this using lab based models of the human gut and competing Chinese and UK strains.

3) We will determine if there are inherent differences in the ability of UK and Chinese strains to acquire and successfully integrate mobile genetic elements. This is a crucial process in bacteria becoming MDR and also acquiring new genes that may make them better at colonising the gut. We can compare the extent to which UK and Chinese strains take DNA from each other and determine if the successful Chinese strains are more prone to taking up and DNA and changing their physical properties as a result.

Together these objectives should provide a definitive analysis of the reasons why MDR-GN pathogens are established as clinical threats in the ICU setting in China but not the UK. We believe our data could identify true clinical-relevant information that could help reduce MDR-GN prevalence in Chinese clinical settings as well as ensure prevalence remains low in UK clinical settings.

Technical abstract
Through extensive genomic surveillance projects in intensive care units in Chengdu, Guangzhou, Hangzhou and Birmingham we have confirmed CRAb and CRKp as significant clinical threats in China, but as rarely isolated bacteria in the UK clinical setting. We have also shown largely geographical restriction of the most successful lineages in China to South East Asia. It is essential that we now fully characterise and understand the underpinning genetics and biology between the wildly differing AMR landscapes in China and the UK. We will do this by addressing three hypotheses:
1) Our MRC UK-China DETECTIVE project identified frequent introductions of CRAb and CRKp from the community into the ICU setting seeding large networks of transmission. This is in complete contrast to our findings in the UK where both CRAb and CRKp are rarely isolated. We hypothesise that CRKp and CRAb clones successful in the Chinese clinical setting are able to persist in the community at much higher levels in China than in the UK, facilitating a complete clinic-community-clinical lifecycle.
2) During the DETECTIVE project we identified a CRKp ST11 clone which outcompeted another ST11 CRKp clone within an ICU due to a genomic rearrangement which increased expression of the eut operon which enabled competitive exclusion during intestinal colonisation. We hypothesise that successful Chinese CRKp and CRAb clones have undergone adaptation to become highly successful human colonisers which has not occurred in UK clones. This in turn has made those clones mal-adapted to being successful generalist Enterobacteriaceae.
3) We have previously shown in CRAb and CRKp that recombination drives the importation of new beneficial alleles of key genes involved in human intestinal colonisation. We hypothesise that the successful China clinical clones are more likely to acquire MGE and undergo recombination, integrating new beneficial genetic loci at a reduced fitness cost.